'Class Act', from Scotland to Russia and Ukraine: cultural identities, social engagement and intercultural dialogue

Class Act (CA) has been the Traverse Theatre's main educational project in
Scotland since 1990, engaging students to make new creative work. My
project researches the adoption of CA in Russia (2004) and Ukraine (2016) in
order to compare the three projects' design, values, ethics, and impact in
fostering cultural identities, intercultural dialogue and freedom of expression.
Based on oral history, participant observation, and textual analysis, I will
study the cultural history, organizational structures and procedures, the
motivation of participants, the diversity of texts and outcomes of the
projects, in order to understand the reasons for CA's resilience and success.